Measuring magnetotransport properties of cuprate superconductors using high magnetic fields.

For my PhD research I am researching high-temperature superconductors (HTSC) with a particular interest in their behaviour in high magnetic fields. I am looking at the cuprate family, with a chemical composition of the form of REBa2Cu3O6+x, where RE is a rare earth element, usually Yttrium (Y). Magnetotransport measurements are an excellent tool to understand the behaviour of these materials, but measurements need to be taken in the non-superconducting state. To achieve this I suppress superconductivity using magnetic fields. YBa2Cu3O6+x superconducting state is exceptionally resilient to applied field, so to perform these experiments I make use of high-magnetic field facilities.